Why Mental Health Research Matters: Co-ordinating an Impact and Engagement Programme for UKRI funded Mental Health Networks

This application to carry out the role of Mental Health Networks Coordinator for eight mental health networks funded by UKRI was led by Professor Elaine Fox until January 2022, and the final phase of work is being led by Professor Cathy Creswell. Cathy is leading a facilitation team to deliver a national mental health research campaign called "Why Mental Health Research Matters".
This proposal was designed to maximise the potential within the existing mental health networks and add value to them through 40 months of coordination and facilitation activities, by collating outputs produced by the networks, helping them to work together to produce new content around themes chosen to maximise messages about the importance of mental health research, and highlighting their latest research findings. Our accessible website helps increase the impact of the networks.
The proposal had six core objectives.
1. To understand the potential within the existing networks to achieve a step-change in cross-disciplinary mental health research and identify potential gaps, making plans to address these by widening membership and interest further.
2. To work closely with UKRI to maximise the potential from all mental health research funders within their portfolios, learning from their policy teams on how to influence government and act as a point of contact to maximise the impact of the current funding.
3. To facilitate the cross-pollination of ideas between networks and make plans for joint activities and outputs.
4. To encourage co-production within the networks and create linkages between members, particularly emphasising lived experience expertise to create new research proposals, and document this journey as part of the impact story.
5. To work with early career researchers to develop a vibrant community of researchers working in mental health research, and develop areas of science that particularly matter to this group including open science.
6. To build and deliver a national campaign called "Why Mental Health Research Matters" using social media as well as podcasts, webinars, short films and infographics.
This is an ambitious programme with UK-wide coverage. We want to ensure that all parts of the UK can contribute and that many areas: biotechnology, social science, arts, humanities, engineering, cultural studies, medical and health sciences, & environmental science can become involved. communications co-oordinator who has lived experience of mental health issues - will work four days a week alongside the project lead.
An important role of this digital communications coordinator will be to prioritise the creation of broad cross-disciplinary conversations across all of the networks. These two posts Project lead and a communications co-ordinator will bring professorial experience together with lived experience expertise. They have been supported by an excellent team including Dr Sam Parsons (whose role finished in October 2021), an early-career psychology researcher at Oxford who is an expert in improving research and science practice (e.g., Open Science approaches).
In addition, we have a team of communications and mental health experts including Dr Vanessa Pinfold who is a co-founder of The McPin Foundation and a leader in ensuring patient involvement in mental health research; Andre Tomlin founder of The Mental Elf, which is a leading social media platform on mental health. The focus will be entirely on impact and public engagement, seeking to add value and enhance the value of the networks that were established in 2018.

Potential impact
Who will benefit from this research?

A "Why mental health research matters" campaign will present research ideas and outputs generated by the networks as well as producing some new content from inter-network activities. This will engage:
- All network partners and members from across the eight UKRI mental health networks;
- All researchers with a grant from UKRI with a mental health related focus and other academics working across the UK with an interest in mental health;
- Networks and other organisations both in the traditional mental health sector as well as outside to reach a broad range of stakeholders;
- The public, practitioners, family members and carers, mental health service users and other lived experience experts
- Funders of mental health research in the UK.
The campaign will encourage people to take part in mental health research, provide a forum where people can learn from each other, provide a platform for seldom heard voices, and create a narrative on how mental health research is relevant and useful in people's lives. Benefits will also be derived from programme content encouraging further networking and collaborations across and beyond the networks for new research grants. Creating 'energy' around mental health research and providing a stronger narrative on why it is relevant to people's lives (be they practitioners, scientists, service users, potential funders, film makers, journalists, community activists, or policy makers) is important. We aim to engage the Wellcome Trust, Recovery Research Network Alliance members (e.g. NSUN, MQ, MHF, NSPCC, Centre for Mental Health, Mind, Samaritans) as well as networks beyond the sector in our campaign on Why Mental Health Research Matters.

How will they benefit from this research?

A national campaign will elevate the status of mental health research and will:
- Inspire hope and engagement - raising awareness among researchers that careers in mental health research are worthwhile and valuable, rewarding, sustainable, and
socially important.
- Increase understanding that mental health research can lead to real progress in reducing suffering and help to build capacity in the field of mental health research.
- Share expertise and learning - by co-producing work within networks, between networks, with peers as well as with others, skills will be shared to create more
expertise for a cross-disciplinary and vibrant principle-driven mental health science.

What will be done to ensure that potential beneficiaries benefit from this role?

Emphasis in the first 6 months will be on learning from others, having conversations and meetings with the networks and their partners to scope potential and to identify gaps in current plans. The Networks Co-ordinator (Elaine Fox) and the Peer Researcher will travel extensively to all networks and/or associated meetings/events in order to gather material. They will host several meetings during this period with the rest of the leadership team (McPin Foundation, Mental Elf, Sixth Sense Media, Sam Parsons) to develop a clear plan of action. We will organize several other activities to build the campaign including a scoping survey, three network meetings, regular meetings with UKRI, and several on-line webinars and events. The campaign will include:
- A launch event within the first 3 months co-produced with the eight networks.
- Mini-events and activities across the country co-produced with the networks by anyone who wants to take part, guided by a "how to" toolkit.
- Social media activities to amplify messages and sustain conversations. Webinars linked to social media coverage.
- A 'why research matters to me' on-line resource with content provided by the public, academics, voluntary sector, NHS, industry, policy makers etc.
- A website with content provided from the networks - including short films, blogs from different stakeholders and lay summaries of new research findings.